Design Principles and Guidelines to support Driver attention Management

Human Factors research into the design of Human-Machine Interfaces (HMIs) to support drivers' management of their attentional resources in future vehicles. The project will be conducted in collaboration with the Human Factors research team at Jaguar LandRover (JLR) in Coventry and will involve a 3-month placement at their offices. Initially, the PhD will aim to understand how drivers naturally shift attention when undertaking a range of secondary/tertiary tasks in a vehicle. This knowledge will then inform the design and evaluation of novel HMIs within the centre console, cluster and/or Head-Up Display which can adapt or are adaptive to users' real-time needs. Studies will make use of the high-fidelity driving simulator available at the University of Nottingham as well as our instrumented vehicle facilities.